Exploring dynamic wavefront manipulation for photonic edge computing

By taking optical measurements of manufactured components as they are being shaped, feedback can be provided facilitate real time process control and correction. Ultimately, this leads to more precise tolerances and fewer components being scrapped. However, optical sensors generate large quantities of data that often needs to be transferred over a network to a central point where capable but expensive computing systems are used to process it. Edge computing is the concept of moving the computation and data storage so that it is co-located with the sensor systems, minimising information transfer. While such an approach solves some of the problems, the approach still requires expensive and power-hungry computers at each sensor to process the data.
This project will look to remove the need for the signals to be processed using silicon-based computers by directly operating on the light itself. While some optical computation been demonstrated in the last few years, with operations such as edge detection and differentiation being carried out using metasurfaces, and the exploitation of the well-known Fourier transforming property of a standard lens; this project will build on these approaches to realise all the steps needed to allow a final result to be recorded directly. Initially spatial light modulators will be used to develop the signal processing stages required for optical sensor systems into the optical domain, before the resulting manipulations obtained are transferred to static, passive, metasurface elements. This will demonstrate the potential for photonic computing to increase measurement bandwidth while simultaneously reducing system cost and energy usage.